The Causes and Consequences of Healthcare Incidents (CHI)

Healthcare incidents, defined to include all incidents involving patients whilst under secondary healthcare including medical errors and medication errors, are a leading cause of avoidable harm in health systems globally. In England alone, the subcategory of medical errors, costs over £1.5 billion in litigation, and directly causes 712 deaths, annually. Previous research aimed at understanding the causes of healthcare incidents has focused on specific types of errors or specific contexts. They seek to establish the root causes through qualitative investigation or identify general areas of common incident for healthcare practitioners to be aware. These have led to a greater appreciation for the aetiology of incidents and a greater emphasis on the importance for organizational learning.

Research to date has not engaged with the inherent complexity of the systemic factors causing incidents in modern healthcare systems, at scale. This complexity requires a new, transformative, collaborative and interdisciplinary approach, combining clinical expertise and social science techniques. Across the UK, reports of patient safety incidents have been collected digitally locally for about 15 years. We are putting forward an ambitious research project which will use these data at scale, to provide the first large-scale, comprehensive, analysis of the prevalence, causes and consequences of medical error. It will pioneer an innovative approach integrating qualitative and quantitative approaches from the social-science disciplines of Human Factors and Microeconometrics, and underpinned by an advisory board including medical, surgical, patient safety and pharmacological expertise. Using cutting edge econometric and data-science tools to master the scale of the data, alongside human factors qualitative analyses to understand the precise underlying human processes, our approach will provide evidence of the roles of human (healthcare practitioners, management, patients) and non-human actors (digital and analogue healthcare systems), and how they combine, in medical errors and causal links to patient outcomes.

To accomplish this ambitious aim we propose to join existing core and restricted data sets held in the SAIL databank, e.g. Birth rates, Education Attainment, National survey for Wales, Outpatient, Outpatient referral, Primary Care GP, Welsh Health Survey, with the data on healthcare incidents from Swansea Bay University Hospital Trust.

As such the project will answer the following research questions:
* Will a large-scale quantitative analysis of healthcare incidents coupled with long-term patient records reveal a new model/theory of the causes of healthcare incidents ?
* What are the consequences of the most common (minor) healthcare incidents for a patient's long-term outcomes?
* With a new model/theory of the causes and consequences of healthcare incidents, how can healthcare be organised to minimise patient harm?

To achieve this our objectives are:
i) to build an anonymous, linkable, database of HIs and to compute descriptive statistics,
ii) ii) develop statistical tools to study the causes and consequences of the vast majority of HIs
iii) to collaboratively develop interventions for policymakers and healthcare managers to minimize the occurrence of HIs with the aim of reducing the risk of patient harm.

We take a collaborative approach to economic and societal impact working with key beneficiaries and stakeholders through inception, design and delivery of the project. As such we have already started this process and have met with our advisory board members who include membership of national healthcare bodies, Royal Colleges and patient representatives.